Charge Parity Violation in Neutrinos with the T2K Experiment

The thesis will contain a search for charge parity violation in the neutrino sector with the T2K experiment. The student will specialize in using near detector data to constrain systematic uncertainties and investigate cross section model development. There will also be work investigating near detectors for future experiments.